On-Farm Campylobacter LFD test for Poultry

"_Campylobacter_ is the most common cause of bacterial food poisoning in the UK. Previous estimates attribute \>100 deaths pa, costing the UK economy ~£900 million.

To help reduce the levels of infection in poultry at the farm and then to stop the bacteria spreading during slaughter and processing, a diagnostic test is needed that can identify which chickens, environments or sheds of chickens' are infected and how badly. To work on a farm, a test needs to be simple, quick, and cheap, while of course being effective in detecting low levels of infection and not giving false results.

Good quality lab tests area available, but they are expensive and take too long to get results. There are on-farm tests available, but they are not specific or sensitive enough.

We have developed a prototype test for poultry _Campylobacter_ and demonstrated that it has higher sensitivity than the existing on-farm test.

In this project, we will confirm that our test is effective on lots of different strains of _Campylobacter_, to make sure we can detect all the different variants that might occur. We will also conduct a field study to determine the simplest most effective ways to instruct and use it in real life on-farm usage."